Albright Patents

We are a professional firm of patent and trademark attorneys, based in Cheltenham, Gloucestershire. Specialising in invention and brand protection, we have many clients from all over the UK, such as London, Bristol, and Birmingham, and internationally.Albrights are here to protect your creative vision, innovation and investment. By using our services, our clients obtain practical, potent and cost effective IP (intellectual property) protection both nationally and globally.We advise on all aspects of IP protection and enforcement, including Patents, Designs, Copyright and Trademarks. This could range from simple advice about keeping appropriate records for the purposes of Copyright and Design Right to full representation in drafting, filing and prosecuting Patent, Design and Trademark Applications around the world.Albright Patents LLP is regulated by the Intellectual Property Regulation Board.